Graphene-reinforced polymers for fixed dental prostheses

The project will explore the development of a robust manufacturing route for graphene-using technologies in the UK, in order to translate the unique material properties of graphene to composite materials used in dental prostheses. This is motivated by the requirement for novel materials used in dental restorations, which are to be resistant to mechanical failure, exhibit high levels of biomimicry and bacteria-inhibiting. The project will optimise the synthesis of these materials as well as evaluate their compatibility for function in ther oral environment. A successsful project will develop technology critical to reducing the increasing level of global edentulism as well as being transferrable to a further range of applications in the wider medical and materials science fields.